Data Analysis Platform

An AI and data science platform to be able to accurately recommend specific digital marketing campaigns based on data science . A user of the platform is able to set up various companies and connect all major digital data assets (like Google Analytics, Meta Business etc) to the platform so data can be collected automatically.

Collected data is then compared to benchmark data and other internal big data sets to identify what type of digital campaign will have the most success using specific factors. Depending on the strength of these factors, the system will be able to accurately predict the expected outcome of the campaign including the expected revenue growth.

The factors the system will use to recommend specific campaigns are the following:

1\. The Opportunity Score of the campaign (Is there enough of an opportunity within this campaign?);

2\. The Credibility Score (Is there credibility in the recommendation based off past performance?)

3\. The Return Score (Is there enough Return on the Investment to justify the campaign?)

Once all factors have been evaluated, the system will recommend various campaigns together with a "Recommendation Score"

The dashboard and UI is clear for all to understand.